Holography and quantum gravity

The aim of the project is to use holographic dualities in order to probe quantum gravity.
Holographic dualities relate bulk physics to that of the dual quantum field theory via a holographic dictionary. Key objectives are:
- to identify quantum field theory observables that probe the nature of quantum gravity
-solve the relevant QFT problem
-use the solution of the QFT problem to obtain information about quantum gravity
There are a number of different areas that these results could be applied including the structure of string theory in AdS and the corresponding low energy effective action, or the physics of the very early universe.